Hyper-K - Construction, Integration and Commissioning Grant - Oxford

In this proposal we are requesting funds to complete the construction, integration and commissioning (CIC) of the UK's contribution to the Hyper-Kamiokande experiment in Japan. The total cost requested, over two financial years from April 2026 to March 2028, is £5.2M.
This proposal continues from the 2020 proposal to the PPRP, where £15.5M was awarded to the project to fund construction and related activities from April 2021 to March 2028. At submission to the 2020 proposal anticipated the Hyper-K project would come back to PPRP in 2025 to secure funding to complete the 2020 scope.
The CIC objectives leverage our unique expertise to maximise the benefit and impact on Hyper-K. They are supplying and integrating the Outer Detector electronics designed in the previous phase; supplying components to construct the Outer Detector; DAQ and calibration systems for the far detector and the IWCD; and the target for the upgraded beam, as well as providing a software framework and analysis for physics exploitation.